Currents of Change and Preservation: Reconciliation and the Impact of First Nations Performance in London and Beyond.

Currents of Change and Preservation: Reconciliation and the Impact of First Nations Performance in London and Beyond.